A Novel Disruptive Production Route to Capture, Extract and Purify Waste Volatile Anaesthetic introducing the first commercially attractive & environmentally beneficial recycled medicines

"SageTech is developing a pilot project which captures and remanufactures volatile anaesthetic agents. This will reduce both the cost and environmental pollution of anaesthesia in the UK and globally. It will increase access to the most recent anaesthetic agents, improving patient care and theatre efficiency.

SageTech's technology could eventually be integrated into the anaesthetic machine to provide recycling at point of use, as well as into the hospital workflow to provide bulk capture and extraction for recycling as part of the existing volatile agent manufacture market. This holistic approach will ensure that volatile agent recycling is a viable commercial proposition."